Lattice SIM 3D Super-Resolution Microscope - ZEISS Lattice SIM 5

Optical microscopy is a cornerstone of biomedical research as it provides high value data on the morphology and behaviours of biological specimens, including in living samples. However, the resolution limits of traditional microscopy have restricted its use in cell biology, particularly in the study of dynamic subcellular processes and organelle biology. To meet the increasing demand for studying the ultrastructure of subcellular organelles, various super-resolution technologies that surpass the diffraction limit have been developed, with structured illumination microscopy (SIM) becoming the standard for ease-of-use, super-resolution microscopy adaptable to traditional sample preparation methods and fluorophores used in live cell imaging. Lattice SIM is a new SIM technique that allows to study the finest subcellular structures down to 60 nm resolution and their dynamics in living samples of up to 255 frames per second (fps). Unlike conventional SIM, the ZEISS implementation of SIM uses a lattice spot pattern instead of grid lines, leading to a dramatic increase in imaging speed, higher contrast, and half as much light exposure – making Lattice SIM a preferred live cell imaging super-resolution technique. The system also boasts high capacity for optical sectioning, allowing for the implementation of super-resolution microscopy in thick samples, such as 3D organoids, of up to 200 µm in thickness. This proposal aims to fund the acquisition of a ZEISS Lattice SIM 5 microscope to be managed by the Imperial Facility for Light Microscopy (FILM), a well-established multiuser (450 users) optical microscopy facility within Imperial College London that manages a range of microscopes and operates a strict open-access policy, making the ZEISS Lattice SIM 5 system available to all interested users across Imperial. Through Imperial FILM, researchers across college, including those funded by and working under the remit of the MRC, as well as other funding bodies, will have access to flexible, easy-of-use, state-of-the-art super-resolution Lattice SIM technology, and all the necessary training and support, allowing them to complete projects involving the characterisation of subcellular organelle ultrastructures, and to study cell and subcellular dynamic processes with unprecedented resolution, low photobleaching and high speed, as well as to obtain high value super-resolved data from multicellular samples. The ZEISS Lattice SIM 5 system features the SIM² image reconstruction algorithm, a two-step algorithm that uses a special SIM point spread function to robustly reconstruct all structured-illumination-based acquisition data with minimal image artifacts. This microscope system will replace the obsolete ZEISS Elyra PS1 SIM microscope at Imperial FILM, which was the first SIM microscope released by ZEISS in 2010, unable to perform live cell imaging time-lapse acquisitions, with reduced resolution capabilities, high photobleaching and low imaging depth compared with the new Lattice SIM 5 technology. The Elyra PS1 microscope will no longer be covered by a service contract in 2025 and will be decommissioned from Imperial FILM next year. Additionally, acquisition of the ZEISS Lattice SIM 5 microscope will provide a much-needed relief for the currently very oversubscribed high resolution confocal microscopes at the FILM Facility, as it will provide the same functionality but with increased resolution and speed and reduced live-cell phototoxicity.
In summary, the ZEISS Lattice SIM 5 microscope will cover an unmet need for Imperial researchers for adaptable, ease-of-use, super-resolution microscopy compatible with fast live cell imaging and low photobleaching, as well as allowing acquisition of super-resolved data from thick samples such as organoids.